Development of a Yersinia SimCell vaccine against plague

Using live bacteria as vaccines and therapies for diseases has long been seen as an attractive idea, offering a way to target the immune system more comprehensively. Unfortunately, the approach is difficult to control, with potentially dangerous side-effects. SimCell technology, developed at the University of Oxford, solves this problem by producing bacterial cells that lack genetic material (DNA) and are therefore unable to divide.

SimCells are made by introducing an engineered switch that can be triggered to destroy the bacteria's DNA so that it can no longer divide. The bacteria remain intact, retaining the important cell-surface features recognized by the immune system. This contrasts with existing methods of inactivating bacteria using heat, chemicals, or irradiation, which are harsh treatments that damage the cells and reduce their ability to induce immune responses.

In this project, we will adopt synthetic biological methods to engineer Yersinia into SimCells. The key goal is to achieve tight regulation of the endonuclease expression system to ensure maximum efficiency of SimCell conversion and prevent the emergence of escape cells. This includes the use of rationally designed promoter systems combined with the application of a robotic platform to optimize the expression and working conditions of the endonuclease upon induction. A successful project outcome will serve as a proof-of-concept for developing a Yersinia SimCell vaccine candidate against plague and accelerate the development of other SimCell vaccine pipelines of Gram-negative bacteria. Ultimately, this project will result in the engineering of a bacterial vaccine prototype to address one of the most significant public health threats in the world.